Communication Mobile Application for Autistic Children

Social communication skills challenges affect circa 300,000 children aged 4-11 in the UK, who are diagnosed with autism and other social communication challenges. Effective interventions and training exist and are most effective in early years. However, providing this crucial support is constrained by the scarcity of qualified professional resources and by the limitations of government budget. Meanwhile, demand for support services continues to rise along with the increase in autism diagnosis.

Our project aims to develop a prototype for an innovative mobile app that helps autistic children and children with other social communication challenges, develop their communication skills. The project combines speech recognition technology with proven communication training and gamification, to provide an effective, accessible, engaging and affordable product.

The project provides crucial support for children. It helps them develop their communication skills, self-confidence, social integration and quality of life. It also improves their chances of inclusion in mainstream education, and of future employment and independent living. The project also helps the children's families, and has a positive impact on society and the national economy.